Development of prototype magnetometer and associated consumables for food safety applications

If successful, this grant application will fund the development of an instrument, consumable
and a range of assays to detect pathogens in food which has the potential to accelerate the rate
of detection and, in time, lead to the production of a portable device for sampling in the field.
The technology promises a significant saving in the time it takes to get a result and will
therefore be of both economic benefit to the food industry and a health benefit to the large
numbers of people suffering food-borne diseases each year.